A novel role for calcium signalling during skeletal muscle differentiation in vivo.

Coordinated contraction of skeletal muscle is important for movement in the body. Within the muscle cell, calcium acts as a signal to activate contraction and hence movement. Our recent work, using embryonic muscle, suggests a new role for calcium signals in the regulation of cell structure. The internal organisation of the muscle cell is important for force generation during contraction. There are several disease conditions in which the cell’s calcium balance is altered and muscle function breaks down.
Our aim is to understand the role that calcium signals play in healthy muscle cell structure. Muscle cells can be isolated and grown in dishes but they lose many of their original properties. Therefore, we have developed approaches to study muscles developing in their natural environment within the embryo. We use the zebrafish as a vertebrate model because the eggs are transparent and developing tissues can be viewed easily. Establishing the action of calcium in the muscle cell and defining how the signal works will yield important basic scientific information, contribute to our understanding of disease and offers the potential for developing new treatments.

Technical abstract
Calcium signals have a central role in excitation-contraction coupling and coordinate skeletal muscle movement. My recent work has demonstrated a novel role for activity-generated calcium signals in muscle fibre differentiation in vivo. In this application we seek to establish the mechanism through which calcium signals control myofibril organization. The role of calcium will be invetsigated in vivo using the zebrafish embryo as a model of vertebrate embryogenesis. Zebrafish embryos have the advantage of being transparent and their maturation ex utero means that tissue differentiation can be easily observed. In addition, the genetic resources available in zebrafish are well established, lines carrying mutations in activity-generated calcium signaling pathway within the muscle fibre will be used for the research. Our preliminary observations led us to propose that the intracellular calcium signalling regulates sarcomere length and number. Our first objective we will be to address our hyopthesis by studying sarcomere structure using in whole mount embryos using microscopy. Work within the field suggests that activity-generated calcium signals regulate gene expression in mature skeletal muscle. In the proposal we will assess the contribution of activity-generated calcium signals to changes in gene expression within embryonic skeletal muscle using microarray technology. Our working hypothesis is that calcium regulates cytoskeletal proteins and thus we will focus on the gene expression of these elements. Finally although studies in cultured cells have shown that the patterning and shape of calcium signals are important in determining the downstream actions of the messenger there is little data to determine whether this is the case in vivo. Using photolysis of caged reagents we will establish a new method to stimulate or block calcium signals in single cells within intact embryos. We will stimulate or inhibit calcium signals and examine the developmental consequences in skeletal muscle fibres within intact embryos. The work will advance our understanding of the developmental role of calcium signaling in the skeletal muscle of an intact embryo and has the potential for designing new treatments in muscle disease.